STRIP-EnableUpscale

The project aims to establish the relationship between material physical properties, the deposition process and the final device performance. With a focus on volume manufacturing, the project has a strong thread of process engineering with an emphasis on developing and refining processes which must be compatible with large scale manufacturing. The successful applicants will expected to split their time between the Swansea bay university campus and SPECIFIC Pilot Manufacturing Resource Centre (PMRC). On the bay campus, small device manufacture, device characterisation and material characterisation (inculding DSC, rheometry,SEM, TGA, XPS, XRD) are available. PMRC has industrial scale facilities which allow scaling of devices to 1 m2 size on rigid and flexible substrates within a clean room environment.